(In) Fertile Embodiment: Revealing the Invisibility of Infertility between the medical and maternal through feminist art practice

My PhD research develops a feminist focus to consider ways in which understandings of (In)fertility are manifested within encounters between self-identified (in)fertile women. This is driven by conversational exchanges and key terms from personally led online fertility forum spaces, the bigger hidden narratives around these from my contributors, and my own lived experience as an (in)fertile (m)other. I explore archive, fragmentary narrative, meaning in language, and bodily "data" as modes of enquiry, through a conceptual art practice. This addresses infertility's inherent invisibility, silence, and alternative temporality as formulations of "absence", represented through (im)material presence within text, printmaking and computational modes of making. I borrow from ontologies of performance, linguistic theory, and anthropology to develop a sub-maternal methodology which uses an auto-theoretical approach of embodied and subjective knowledge production that moves between conventional medical and maternal sites. This research offers new narratives of creative care within Art & Health, as well as asserting a careful re-presentation of this stigmatised reproductive discourse within a new "maternal spectrum", expanding the parameters of maternal art and beyond.